All-in-one solution for custom fashion

The era of mass-produced, one-size-fits-all fashion is gradually giving way to customization. Introducing Solely Original, a trailblazing fashion technology company that's been retailing custom shoes for several years and we're launching an all-in-one e-commerce solution for custom fashion. In the past decade, the mass customization market has grown exponentially. This growth is fueled by consumer preferences and a shift towards more sustainable consumption practices. Despite this, fashion retailers and manufacturers often find themselves grappling with significant challenges. The main obstacle lies in traditional operational processes and customer relationship management infrastructure. Every aspect of the operation, from web design to customer service, order management, and shipping, must adapt to the diverse preferences and production requirements of the modern consumer. This is where Solely Original steps in. We offer an end-to-end workflow solution that streamlines the entire process. From the initial customer interaction to order management and fulfillment, our technology ensures seamless communication and process management. We mitigate the errors and inefficiencies, enabling sellers to confidently offer customizations. Our team, a fusion of technical and fashion industry experts, is very excited about this innovation project and the future prospects it brings for the customisation market in the UK!